Defining the novel retinal output circuitry of photosensitive retinal ganglion cells.

Do novel non-image forming photoreceptor cells contribute to vision? The process of vision begins with light detection by the retina, a neural tissue that lies at the back of the eye. The retina is composed of three layers of cells. The outer layer contains the specialized sensory neurons, the rods and cones that detect light for visual function. The rod cells are highly sensitive and can effectively function at low light levels. The cone photoreceptors are responsible for colour vision and function in the mid- to bright light intensity range. The rods and cones convey the light signal through the inner neuronal layer to the ganglion cell layer. The ganglion cell layer contains the output neurons of the retina (the ganglion cells). Visual information is relayed, via the ganglion cell projections ('axons'), to the brain where the information interpreted into an image. Despite over 200 years of research into retinal cells and pathways, some basic properties of visual function are still not entirely understood. A prime example is how the visual system can respond to light over an extremely wide intensity range ('light adaptation'). Furthermore the recent identification of a novel photoreceptor cell in the mammalian eye has led to a re-evaluation of our current understanding of retinal function. Unlike the rods and cones, the novel photoreceptor cells reside in the ganglion cell layer. These photosensitive retinal ganglion cells (pRGCs) detect changes in the ambient lighting levels ('irradiance') and primarily drive non image forming responses to light. This includes the ability of an organism to align its internal body clock with the external lighting environment (circadian photoentrainment) and the constriction of the pupil upon exposure to light (pupil light reflex). It remains unclear whether pRGCs can also contribute to visual function. Irradiance information could be beneficial during processes such as light adaptation. Since the pRGC axons project directly to the brain an obvious mechanism by which pRGCs could provide output within the retina is not clear. Therefore the intra-retinal functions of pRGCs have been largely overlooked. We have previously shown that pRGCs can communicate with other retinal neurons via gap junctions. These are electrical junctions which form at cellular membranes expressing gap junction proteins. However, the cells and pathways involved were not identified. The central aim of the current study is to determine if pRGCs use gap junction coupling to communicate with retinal visual pathways. We will define novel retinal circuitry that will help to explain fundamental properties of retinal visual function.

Technical abstract
Despite over 200 years of intensive research on the vertebrate retina, a full mechanistic understanding of some of its fundamental properties is lacking. A prime example is the remarkable ability of retina to operate over an intensity range that may vary by greater than 10 orders of magnitude. This is accomplished by the adjustment of retinal light sensitivity relative to the ambient lighting levels (adaptation). During steady illumination, biochemical changes in the rod and cone photoreceptors contribute to the fast phase of light adaptation. However, this process alone cannot explain adaptation over the entire intensity range. Dynamic alteration of signalling between neurons in the retinal visual pathways ('network adaptation') is required for the full functional range, but the mechanisms involved are inadequately understood. A novel photoreceptor cell has been identified in the mammalian eye which could have a significant impact on network adaptation. These 'photosensitive retinal ganglion cells' (pRGCs) exhibit sustained responses to light that are relatively resistant to adaptation. Such stable irradiance information could be of great functional importance to visual system properties, including network adaptation. Interestingly, recent evidence has demonstrated that pRGCs do indeed provide output to the cone pathway within the retina but the underlying mechanism was not resolved. Since the axons of the pRGCs exit the retina, a conventional synaptic intra-retinal output pathway is unlikely. We have previously shown, in physiological studies, that pRGCs exhibit gap junction coupling. Therefore, the central aim of the current study is to test the intriguing hypothesis that pRGCs use coupling to communicate with and influence retinal image-forming pathways. The identification of the targets/pathways coupled to pRGCs will define new elements of retinal circuitry that will help to explain fundamental aspects of retinal visual function.